Hybrid approaches for multilingual speech recognition

The effectiveness of data-driven Automatic Speech Recognition (ASR) depends on the availability of suitable training data. In most cases, this takes the form of labelled data, where speech clips (or a numerical representation of them) are matched to their corresponding words or phonetic symbols. Creating labelled training data is an expensive and time-consuming process. For some languages, such as native British and American English, there is ample data for building ASR systems. For many other languages, however, a large volume of accessible training data does not exist. How can the quality of ASR for under-resourced languages be improved?

Techniques for conducting ASR typically fall into two categories: parametric and non-parametric. Parametric ASR methods use data to train a model. This can be thought of as a "black box" function, which takes speech as input and outputs the corresponding text, ideally with a high degree of accuracy. Once trained, the model is used without further reference to the training data. The training data is summarised by the model, but some of the information it contains is lost in the process, and it cannot be reinterpreted in the presence of additional data. Parametric models, such as deep learning-based neural networks, are usually trained from scratch for the specific task they will be used for, which makes them extremely effective, but means they cannot be easily generalised to other languages. They are often not easy to interpret, and they are usually not as effective when data is scarce because they have a lot of parameters, and determining the values of many parameters requires a lot of data.

Non-parametric approaches, such as Gaussian processes, instead use the training data directly. In this case, the labelled training data are available at the decision-making stage. This preserves all of the information in the training data, and requires fewer assumptions to be made when predicting text from speech. It also, at least in principle, allows sensible decision-making even with limited data. The downside is that it is not easily scalable, meaning that the computational power and data storage requirements increase rapidly as the amount of data increases. Large quantities of training data therefore become unfeasible.

The two approaches, parametric and non-parametric, have different strengths. When large amounts of data are available, capturing most of the information from a large data set is better than capturing all of the information from a smaller training data set, so that the parametric approach may perform better. When training data is scarce, the non-parametric approach may perform better, since all of the limited training information is preserved.

The objective of this project is to explore and evaluate approaches inspired by both parametric and non-parametric methods for multi-lingual automatic speech recognition.